Management of housing performance information (HAPI) through hindsight, insight and foresight

HAPI is an innovative online housing performance feedback management system, which seeks to provide a step-change in improving the flow of information throughout the construction supply chain of new social housing projects, by better use of housing performance feedback through hindsight from past projects, insight from ongoing projects and foresight to influence future projects.
HAPI will have the capability to capture, collate, curate and link feedback on housing performance right from briefing stage through to design, construction, commissioning, handover and occupation, and provide best (and common) practice and bespoke advice in one place, in an easy-to-understand and accessible manner. Currently there is no such information/knowledge management system which makes actual performance data available, accessible and searchable at any time for use by housing providers, designers, constructors and suppliers.
HAPI will enable integration across the housing construction supply chain to deliver better performing homes. This will inturn streamline the supply chain processes and reduce the performance gap.